Future Circular Collider - design of the Interaction Region and Final Focus

The project will be aimed at design of optics of the Final Focus of FCC-hh, taking into account all relevant constraints coming from IR and from Machine Detector Interface.